Opening the conservation black box: actors, values and practice in Laikipia, Kenya

Working in partnership with Fauna & Flora International, this PhD project will undertake new research within conservation organisations to elucidate how practices are shaped and understood, how conservation projects sit within broader political economies and create opportunities for more positive engagement between the research and practice communities